Application of cutting-edge ultrafast magneto-optical techniques and transient absorption spectroscopy to the study of photo-induced spin dynamics in

The project will explore recent developments in femtosecond magneto-optics to study photo-induced spin dynamics in molecular magnets. This technique is one of very few methods that can directly probe the spin state of electrons on the femtosecond timescale relevant for photoexcitation. This is a new and exciting line of research and molecular materials have so far been under-explored. The Johansson group takes an interdisciplinary approach to studying photoinduced dynamics in magnetic molecular systems. Our research interests span ultrafast spectroscopy, magnetism and materials chemistry. In this project, you will use ultrafast magneto-optics and transient absorption to study thin films and multilayers of molecular magnets and novel photomagnetic materials.